Operation Rainforest :

Auyan's "Operation Rainforest" project is a platform of Earth Observation dedicated to monitoring mining activities for sustainable natural resource management with a strong focus on water quality and forestry. Our project leverages cutting-edge satellite technology and true AI to provide actionable insights on water quality and deforestation in regions vulnerable to environmental threats linked to both legal and illegal mining activities.

Our innovative approach lies in the development of advanced water quality metrics and mine expansion monitoring, utilizing satellite remote sensing, mapping, and analytics. This real-time monitoring empowers industries, governments, and communities to proactively address environmental concerns, protect natural resources, and ensure regulatory compliance on the revegetation of old mines.

By choosing Auyan, our clients gain access to a holistic view of the environmental conditions of their regions of interest, enabling informed, strategic decision-making. We stand out from competitors due to our unwavering commitment to sustainability and our ability to provide independent, reliable in situ data, even in the most remote locations such as deep in the Amazon rainforest.

Ultimately, our project aims to bridge the gap between advanced technology and environmental preservation, fostering a future where economic growth harmonizes with the protection of our precious ecosystems and the well-being of communities worldwide. Auyan is not just a solution; it's a partner in shaping a more sustainable and prosperous world.